Astrophysics at Queen's University Belfast: 2008 - 2013

We propose a co-ordinated programme of observational and theoretical astrophysics, involving the study of astronomical sources ranging from the Sun to supernovae in distant galaxies. Major Themes which will be covered by our Rolling Grant programme include: solar physics, in particular the use of high-cadence imaging to study activity and variability in the solar atmosphere and how these affect energy transport; the investigation of solar system bodies, including comets and asteroids and in particular Near-Earth Objects, which may represent an impact hazard to the Earth; astrochemistry, specifically the development of theoretical models of star formation regions and circumstellar discs, including those which may form planets; studies of hot stars, both young massive OB-type objects and those at an evolved stage of evolution, such as post-Asymptotic Giant Branch stars; the discovery and characterisation of planets orbiting stars other than the Sun (exoplanets), including possible Earth-sized objects; studies of supernovae and their progenitor stars, and how they influence galaxy evolution through dust production and chemical enrichment.